Studentship: Multi-scale inference of foot-and-mouth disease spread in the UK and Japan

Technical abstract
Studentship

In this project, large scale stochastic models of FMD spread will be further developed to incorporate recent data on contacts between sheep and cattle on farms, and viral transmission amongst vaccinated cattle. To properly quantify the uncertainties in available data and knowledge the system will be implemented in a fully Bayesian framework. Models will be developed for two scenarios: the 2001 outbreak in the UK and, in collaboration with the University of Miyazaki, the 2010 outbreak in Japan. The aim of this project is to develop and validate a suite of models that can then be used to determine optimal control strategies for future outbreaks in the UK, Japan and elsewhere.